Simulating aircraft wheels-up landing events

"Wheels-up landing is considered an extreme event that an aircraft may experience, where the undercarriage fails to deploy successfully and the aircraft lands without its full complement of wheels. This often results in the powerplant (engine and nacelle) impacting the ground when the aircraft lands, with potentially catastrophic consequences for the powerplant itself, or indeed the entire aircraft. For future aircraft concepts employing novel engine integration configurations, or low-emissions propulsion systems such as hydrogen, ensuring safe operation of the aircraft under such events is a particular design challenge. Achieving this requires novel computational simulation approaches for wheels up landing, and to use these simulation methods to investigate future low emissions aircraft concepts, and determine whether novel strategies can be applied to mitigate the impact of a wheels up landing event on the engine and/or aircraft.

This PhD project will investigate new approaches for simulating the whole powerplant system under a wheels-up landing event. This will require investigating how best to model the engine, pylon and nacelle components in such a way that enables understanding of how the components interact with each other during a dynamic impact event such as wheels-up landing, and enable prediction of how the impact loads are transferred and dissipated throughout the powerplant structure and into the airframe.

Key to addressing this challenge is identifying the appropriate level of detail to include in the model - managing the trade-off between rapid simulation that is necessary for exploring numerous novel airframe, engine and/or integration concepts, and accuracy of the simulation output. Simulation of the whole propulsion system must also be developed in such a way that it supports more detailed design and analysis of the individual components within it - providing critical design load data and model boundary conditions down to the next stage of the design process.

The developed simulation capability will be used to explore how these extreme event loads may be absorbed by the powerplant and integrating structure, ensuring safety and integrity of the overall aircraft. The investigations will also extend to include the concepts emerging for future, low emissions aircraft, to help understand the suitability of such designs and ensure safety and performance under such extreme event occurrences.
"